Everything we (think we) know about Narrative CVs

The use of narrative CVs (NCVs) to assess researchers has become a widespread practice in academia worldwide in recent years. NCVs provide space for capturing and contextualising broader contributions to the research endeavour and encourage more qualitative assessment of individuals. This has been quite a shift for a sector that for many years relied on metricised indicators of success. NCVs vary widely in their format and have been adopted or suggested for many different types of assessment by both funders and research organisations. Much faith has been placed in their potential to contribute towards an improved research culture but there remain many unanswered questions about how and why NCVs should be used.
Not all researchers are convinced of the benefits, but most researchers will agree that any tool introduced in the context of research assessment reform requires evaluation to ensure it delivers the intended outcomes and that any unintended consequences can be identified and mitigated. Evaluation of NCVs can be complex, particularly when testing in situ or in a comparative study. A number of such studies have already been conducted or are in progress: these cover multiple organisations, NCV formats, uses and evaluation methodologies. The small scale of many of the studies limits the questions that can be answered within the individual data sets, but the rich variety across them means that brought together, the data could be extremely powerful, for example enabling an understanding of how disciplinary and gender differences affect an NCV's value.
Meanwhile, the research community continues to ask questions about NCVs. Our team works with researchers in many different contexts and has been struck by the fact that the same questions about NCV formats arise again and again, in different countries, applications and contexts.
The conversation around NCVs continues to grow, and the time is ripe to take stock of where the sector has got to, and where it will be going next in this space. We therefore propose to conduct the first-of-a-kind international meta-analysis of NCVs, specifically to answer:
1. What do we know so far about narrative CVs?
2. What do we still need to know?
3. Do the evaluations in progress answer (2) and if not, how could they?
4. What can we learn about evaluating research assessment that would be useful for others working in this space?
We anticipate that the outputs of our work will inform a variety of stakeholders, including:

Organisations thinking about adopting narrative CVs, to decide if it is right for them;

Policy makers and other stakeholders who are looking to improve research culture, to understand whether and how NCVs contribute to this;

Individual researchers using NCVs, to help them understand and have confidence in the format;

Reviewers of NCVs, also to help them understand and have confidence in the format;

Those who conduct meta-research on research assessment, by evaluating different methodological approaches for this use.